Raman for the Process Industry

Raman spectrometers are a common laser based chemical analysing tool used today across both industry and academia. The aim of this project is provide quantifiable and verified data from a new prototype spectrometer, that will bring significant benefit to the process industry. The benefits included improved quality control of manufacturing processes that can lead to a siginicant reduction in costs of around 10% by reducing energy costs, CO2 and waste. This project is focused on proving the case for a range of industries including bio-energy, graphene, industrial biotechnology, pigments and poymer production. The study team have a focus in Wilton with key collaberators being the Centre for Process Innovation and Intertek located in the Wilton Centre. As part of the launchpad they will avail themselves of the opportunity to network and build relationships with other companies located in the centre. During the programme potential customers in the target process industries will be consulted to ensure the development targets their requirements.